Geometry of double loop groups

The notion of symmetry pervades mathematics and physics. Beyond being beautiful, symmetry is often immensely useful: it is a powerful tool that allows us to solve problems. My field of Representation Theory is about the systematic study of symmetry and the various ways it can be applied to problems.
Representation theory has grown in stages. The first 70 years of the subject was about fundamentals of symmetry. Starting in the 1960s mathematicians and physicists began to explore the interactions between symmetry and geometry. The subject climbed from dimension zero to dimension one with the introduction of loop groups. These are symmetry groups extended spatially over a one-dimensional circle (a "loop"). Loop groups have been a phenomenal success: they have a close connection to quantum physics and conformal field theory and they form the corner stone of the Geometric Langlands Program. Starting with the work of Kac and Moody, the subject has been developed to such an extent that it is now a core and mature part of Representation Theory.
Starting in the late 1990s is the next step in this ladder: dimension two and the double loop groups, which is one of the most exciting frontiers in representation theory and the topic of my research.
Unlike loop groups, the theory of double loop groups is still in its infancy. There are many approaches to double loop groups, and, unlike in the case of loop groups, we do not yet know how they relate to one another. My research program is about three approaches to understanding double loop groups:

p-adic loop groups
The p-adic numbers are a number system built for studying arithmetic behaviour focused on a single prime p. A remarkable feature is that p-adic numbers also behave like Fourier series. Therefore, p-adic loop groups are an incarnation of double loop groups. This approach has led to Iwahori-Hecke algebras, and my ongoing work has been about unravelling the mysteries of these groups and associated Hecke algebras.
Coulomb branches
Coulomb branches are mysterious spaces arising from the physics of (3d N=4) quantum field theory. Recent work has put them on firm mathematical foundations and also revealed a surprising link to loop groups and double loop groups. They offer another approach to the geometry of double loop groups. In particular, they are the basis of the Geometric Satake Correspondence for loop groups. Here, my ongoing work is about proving the necessary geometric results to carry this out.
Coherent categorification
Another approach to Iwahori-Hecke algebras is via algebraic geometry, specifically coherent sheaves on flag varieties. Here my goal is to construct a Hecke category, build an exotic t-structure, and then match the resulting Kazhdan-Lusztig theory to the one I am building using p-adic groups. With my collaborator Kostiantyn Tolmachov, who is an expert in coherent sheaves and Geometric Representation Theory, we have outlined a detailed plan to accomplish these aims.

Again, the richness and mystery of the subject comes from the presently unconnected approaches to double loop groups. The goal is to leverage these approaches and develop a geometric theory of double loop groups. As one of the few experts in multiple of these approaches, I am ideally suited to make these connections and drive forward with this research.